SurfaceOptima

Nyobolt's ultra-fast charging, high power density, and long cycle life battery technology provides a solution to unmet needs in consumer goods applications, the automotive sector, and beyond where an alternative to the high energy density batteries on offer today is required.

In this project Nyobolt will work with NPL and the Royce Institute to develop bespoke measurement capabilities tailored to further optimise these fast charging lithium-ion battery materials. The knowledge obtained through this project will feed into Nyobolt's next generation product design.